Precision optical spectroscopy of exotic nuclei

This project is based at the IGISOL facility, JYFL, Jyvaskyla, Finland and ISOLDE, CERN. The research will exploit a recently commissioned electrostatic ion trap and use it, for the first time, to facilitate high efficiency laser spectroscopy and then to use the developed spectroscopy to make precision measurements of nuclear parameters via the hyperfine structure and isotope shift.
In the new work the key objective is for the student (and collaboration) to achieve spectroscopic efficiencies at an order of magnitude higher than that we have previously attained.
The student will,
commission the new Manchester ConeTrap at the IGISOL facility, JYFL,
deploy the trap in new, ultra-sensitive, spectroscopy of exotic, radioactive nuclei,
explore and develop cooled beam spectroscopy at the JYFL IGISOL facility.